An AI medical knowledge platform that allows clinicians to rapidly find best practice answers

Medwise.ai Limited (Medwise.ai) is a UK-based healthcare SME developing a platform to assist medical professionals in getting the accurate healthcare information they need more efficiently with the help of AI and machine learning. With its natural language processing technology, Medwise.ai will revolutionise the way medical professionals care for their patients by reducing the time needed for finding best-practice answers.